The effect of temperature on bacterial infection of bean

Bacterial diseases are an increasing threat to both commercial and subsistence crop production. Despite this, little is known about the impact of environmental conditions on disease development and severity. In particular, temperature responses are rarely studied. The three most common bacterial pathogens of bean -halo blight, common blight and brown spot- are known to have different temperature optima, and this in turn affects the yield loss they cause. In this project, we aim to characterise the effects of temperature on the three pathogens, and how this affects their interaction in plants. We also propose to investigate candidate factors that are likely to be involved in the temperature and interaction responses of those pathogens. Altogether, this research project should allow us to better understand plant-pathogen systems, which will eventually allow us to design sustainable strategies for disease control in fields.

BBSRC keywords
- Sustainably enhancing agricultural production
- Global Food Security